SaddleSpur: Physiology research into providing lower lumber support for cyclists

An innovative bicycle saddle, which provides padded lower lumbar support for enhanced comfort and performance.

The patented, redesigned, cycle seat ("SaddleSpur") provides a padded, vertically curved saddle extension, which prevents the coccyx and buttocks from sliding backwards, whereby providing a fulcrum from which the cyclist can transmit more pressure and force through their legs.

Whereas every other component of bicycles has been redesigned and re-engineered over the past 100 years, the bicycle seat design has received far less attention. SaddleSpur incorporates some of the latest design features, plus the patented saddle extension, for both male and female cyclists. This "coccyx connection" completes the five touch points of cycling to provide a secure fulcrum to enable more power to be transferred through the legs, whereby increasing cycling performance and reducing the potential for lower back pain.

This research project is designed to identify and quantity the performance improvements of the revised bicycle seat design by a series of structured tests for male and female cyclists over varying distances (10, 20, 40, 60 and 100 miles) with varying undulations. Bio-metric statistics will be recorded for each distance for each cyclist using existing saddle design. and the revised, SaddleSpur, design, and compared to quantify the cardiorespiratory difference, with other bio-metric statistics.

The testing, to be conducted by a UK, acclaimed sports medicine academic institution, will be published in scientific and academic journals, and form the basis for an introductory SaddleSpur marketing program early next year - focussed on pleasure, leisure, cycling club enthusiasts, internationally.